Experimental Particle Physics with Advanced Distributed Computing

Analysis of particle physics data from the ATLAS experiment to study weak-boson fusion and/or photon-photon fusion processes. This will including using machine learning algorithms where appropriate.